ACCESS Mobility: Pioneering Real-Time Solutions for Enhanced Accessibility at Railways Stations

The project, a collaborative endeavour led by OpenSpace, with Avanti West Coast, Network Rail, and Transport Focus as partners, is set to transform the travel experience for mobility-impaired passengers at Euston Station. Utilising OpenSpace's advanced digital twin technology, we are creating a system that integrates real-time data to provide personalised assistance and enhance accessibility for these passengers. This initiative is designed to offer real-time updates, personalised route suggestions, and improved support during disruptions, ensuring a safer, more comfortable, and more reliable journey for every mobility-impaired traveller at Euston Station. Through this collaborative effort, we're committed to making travel more inclusive and setting new standards for accessibility in public transportation in BAU and time of disruptions.